Leeds Trinity University and Recovery Connections KTP 24_25 R4

To improve collective efficacy and social value by creating pathways to community engagement, social enterprise and active citizenship for people in addiction recovery and for equivalent marginalised groups.